Civil Norms Building through NGO-led Radio in Post-conflict Reconstruction Contexts: The Radio Programme 'Atunda Ayenda/Lost and Found' in Sierra Leon

Civil Norms Building through NGO-led Radio in Post-conflict Reconstruction Contexts: The Radio Programme 'Atunda Ayenda/Lost and Found' in Sierra Leone